Designer Precursor Development for Metal Inks for Inkjet Printing

The aim of this project is to develop novel molecular precursors of copper and aluminium, formulate these into metal inks and subsequently print highly conductive metal features onto low cost flexible substrates. The project will involve synthesis to isolate precursors, some of which are air and moisture sensitive, so Schlenk and glovebox techniques may be necessary. Characterisation will include mass spec, elemental analysis and multinuclear NMR. The rheology of formulated inks will be studied with further investigations into shear thickening or thinning. Films of metal deposited will be analysed by a variety of techniques including SEM/EDAX, XRD and their conductivity studied.